Aston University and Metal Assemblies Limited

To implement digitalisation of key operational and production control processes by adopting an Industry 4.0 approach that will expand management, technical and training/teaching capabilities to drive productivity improvements.